Newcastle University and Blue Square Utilities Ltd

To develop optimal solutions for energy storage for homes and businesses using the application of deep domain knowledge of degradation within various battery technologies and novel technical and commercial arrangements for deployment. To develop policy frameworks for the use of energy storage.